13 March 2014

As a growing company i an concerned that our current information security controls and process’s may not be robust enough to protect our business and our customers from todays cyber attacks.

As such I acknowledge that we require specialist assistance and believe that the Cyber
Security Innovation voucher would really help me to resource external assistance. We
appreciate that cyber security is an ongoing challenge but strongly believe that if our
application is successful the external consultancy could change the way my business operates for the foreseeable future.